University of the Arts London and SET Centre KTP 25_26 R3

To develop a scalable, sustainable framework for identifying, securing and retrofitting temporarily vacant buildings into artist studios, addressing unmet demand from artists and generating additional surpluses for the charity.